The Conformational Dynamics of Two-Way DNA Junctions: A common first step in aberrant DNA recognition?

study of the conformational dynamics of aberrant DNAs. Experimental data from single-molecule FRET, fluorescent lifetimes spectroscopy, and other biophysical techniques, will be combined with molecular dynamic simulations (with Kresten Lindorff-Larsen in Copenhagen) to produce the most detailed view of aberrant DNA conformational dynamics to date. This multidisciplinary approach will help us understand the first step in aberrant DNA detection.
The successful student will join a vibrant and world-leading research grouping within the Krebs Institute for Mechanistic Biology and Imagine: Imaging Life, developing skills in cutting-edge single-molecule and ultrafast spectroscopy, and molecular modelling, with opportunities for industrial engagement as the project progresses.